Workspace for Collaborative Editing

This project will establish a shared Workspace for Collaborative Editing based on digital technology. Scholars will execute the entire editing process within the Workspace. The Workspace will be based on the editorial tools developed by the Text Grid project and partners in the COST-ESF Inter Edition project. The Kompetenzzentrum für elektronische Erschließungs- und Publikationsverfahren in den Geisteswissenschaften, Universität Trier (hereafter Kompetenzzentrum), are members of the Text Grid consortium and are leading the development of the respective Text Grid tools.
Through an essential collaboration with them, the Workspace project will refine and elaborate these tools to meet the demanding requirements of the two leading groups of scholars involved in editing the Greek New Testament. These are the Institute for New Testament Textual Research at the University of Münster (INTF) and the International Greek New Testament Project (IGNTP). The Workspace will support the full range of functionality needed by two partners: for transcription of texts from many languages, in many different writing systems; for precise scholarly comparison of the texts; for comprehensive analysis of the relations between the texts; and for full print and online publication. The Workspace will fulfil these needs for the New Testament texts. Other texts edited by the Birmingham partner will also move into the Workspace.